Foundations for Sound Futures

"This project enables Sound Futures to better understand how to present and deliver its mission to use music and multi-sensory storytelling as catalysts to boost early years language and literacy development.

By embedding a user centred design approach into Sound Futures' development the project will help define its audience and create a roadmap to grow a relevant and effective service for families and early years education professionals.

Sound Futures is a social enterprise founded in 2012 by musician, educator and film music composer Seanine Joyce. Having already created a successful not-for-profit organisation in Hackney, East London in 2009, devising and delivering the ""Sing and Learn"" and ""Books Alive"" programmes for families and early years professionals. In the last few years she has been exploring how digital technology can be harnessed to scale these previously successful music and story-led training programmes to a national level.

The user centred design approach will help Sound Futures innovate in multiple ways:

* Prototyping products that support the relationship between parents and professionals who look after their children and tailoring the service to these groups.
* Carefully considering the parents in conjunction with the children as users -- researching how young children can be included in the service in order to facilitate peer-to-peer learning amongst siblings and exploring how children can motivate their parents to engage in family learning and quality shared time together.
* Developing models for how how young people can be engaged as part of design of the overall Sound Futures service as workshop facilitators. Energetic and dynamic facilitators bring workshops alive but this is a very underfunded area of early years service provision. There is potential for Sound Futures to use digital tools to engage young people and provide opportunities to bring more diversity into the area of early years delivery. This is a key target that Government, schools and charities are seeking to address.
* Considering licensing models to fill the gaps experienced across the UK to the access and availability of quality early years content. Currently exceptionally high quality provision is limited to local vicinities and not accessible to more remote or underprivileged audiences. Sound Futures has an opportunity to stimulate and grow a content marketplace."